EARHEART - Enhancing Aeiral seRvices witH LTE, Autonomy, and Real-Time cloud-delivered operations

Drone operations are providing significant value for operators and maintainers of critical national infrastructure. They provide surveillance and monitoring of assets in a relatively cost-effective manor, in a way that was previously very high cost or simply impossible. Early trials are yielding commercial contracts and uncovering new use cases.

However, drone operations are held back by their current regulatory environment. Operations are restricted to Visible Line of Sight (VLOS). This requires a local drone pilot on the ground to always maintain visibility of the drone, with additional 'spotters' located along the route of operation as a back-up should the operator lose visibility. This limits the scope of drone operations to a small geographic area, with the cost of an on-site drone pilot and spotters, and with a local radio-based (RF) communications system. This model does not scale, as extending coverage requires adding another drone pilot, spotters, and local control loop.

For drone operations to achieve scale and for their full value to be realised the ecosystem must move to Beyond Visible Line-of-Sight (BVLOS). Through achieving BVLOS and securing regulatory approval for such an approach the constraints preventing the scale operation and adoption of drone operations will be removed. The sector would be ready for significant economic growth.

Alongside achieving regulatory approval for BVLOS the drone flight operating model also needs to evolve to take full advantage of BVLOS. This means moving ground control stations (GCS) from a local device tied to a specific drone, to a cloud GCS capable of mission control for many drones. This allows a shift from one pilot:one drone to one pilot:many drones, transforming the cost base & significantly increasing the addressable market for drone operations.